MRC/UCB ADI 2018

Inflammation of the skin is very common, affecting 20-30% of the UK population. Eczema (atopic dermatitis) is amongst the most common, and can associate with asthma, hay-fever and food allergy. Current treatments are suppressive rather than curative, and can carry significant risk of side-effects. There remains a major need for better and safer treatments for eczema and other types of inflammation of the skin, including psoriasis. We have discovered a previously unknown mechanism for skin inflammation to occur, which we have shown is relevant to eczema and other skin conditions. The newly discovered "CD1a" pathway is predominantly relevant to the skin, suggesting that risk of side-effects elsewhere would be minimal. We now wish to progress this knowledge to develop new medicines which can be used to treat skin disease. The MRC/UCB grant award would allow us to identify such potential treatment candidates, and we have all the required facilities and know-how in Oxford to understand which of these would be best to take forward to clinical trials. Overall, by understanding how skin diseases occur, we have been able to open the door to potential new treatments, and we now will develop these towards patient benefit.

Technical abstract
CD1a is highly expressed by Langerhans cells of the skin, and presents lipid antigens to T cells. We have recently shown that such lipid-specific CD1a-reactive T cells contribute to skin inflammation in the settings of allergy, atopic dermatitis and psoriasis (Bourgeois et al J Exp Med 2015; Cheung et al J Exp Med 2016; Jarrett et al Science TM 2016); and it is likely that CD1a is involved in inflammation in other skin diseases. Recently, it has been shown in a transgenic model that anti-CD1a therapy can reduce both dermatitis and psoriasiform inflammation, providing evidence that targeting this pathway may offer therapeutic benefit. Given the highly localised expression of CD1a in the skin, this potential approach is likely to be associated with minimal systemic risks. The aim of the proposal is to develop anti-CD1a antibodies for future therapeutic use, and accompanying patient stratification. We have produced highly purified recombinant CD1a, which can be used for immunisation, and have control antigens of CD1b and CD1c for subsequent specificity analysis. We have primary and immortal cell lines expressing native CD1a, together with relevant controls. We will test the efficacy and specificity of developed antibodies in our existing functional T cell assays using samples from blood and skin of patients with disease and controls. Furthermore, we have significant experience of early clinical trials for novel therapeutics for inflammatory skin disease, and so have access to relevant patient populations should translation progress. In summary, there is considerable evidence that CD1a represents a novel therapeutic target for different forms of inflammatory skin disease, and there are locally established reagents and downstream functional assays and patient samples with which to define early go/no-go signals.

Potential impact
The Impact of the work will primarily address the following:

1. Who might benefit from this research?
There will be a number of beneficiaries which will include patients, scientific community, life-sciences industry, the MRC and the government.

2. How might they benefit from this research?
Inflammatory skin diseases affect 20-30% of the UK population, and through developing new approaches to treatment, we will directly impact on patients and their families. The work will also inform the scientific community with an understanding of the role of CD1a in inflammation of the skin, providing new insights for future therapeutic optimisation, for example through patient stratification. The translation of our MRC-funded laboratory work through to the development of new treatments will directly support the MRC Mission to encourage and support research to improve human health. Through the subsequent development programme, the life-sciences industry will benefit through commercial success; and through better and safer treatments, the government will support health economic benefit with the associated enhanced use of resources.